University of Lincoln and Seachill UK Limited KTP 25_26 R3

To optimise fishcake and formed fish product productionl, developing a science-based process optimisation framework that ensures 100% usable fish utilisation, improves product quality, and enhances supply chain efficiency. To drive sustainability, reduce waste, and support expansion into new markets.